HyScore:UX - Addressing the gap in energy data for users in the UK’s non-domestic marketplace to improve efficiency and reduce carbon footprint.

HyScore is a technology business on a mission to create leaner, greener

operations. By joining together energy data intelligence, our end-to-end solution accelerates carbon and efficiency savings.

??Our hardware is installed in energy distribution panels across customers' property portfolios.

* Data captured is sent to the cloud where it is retrieved and displayed on HyScore's 2D floorplans, dashboards and leaderboards.

* Customers understand and take action to improve their building energy efficiency, with trusted HyScore partners and finance available for remedial upgrades

We give our customers immediate control and visibility over their daily usage and also provide them with insights to benchmark/incentivise building users to reduce energy consumption.

In addition, the building performance data provided, along with key indicators and benchmarks derived from open data, informs the economic and environmental case for longer term strategic decision-making around retrofits and building upgrades.